ULTRASCOPE

The Ultrascope is an "ultra-low-cost" telescope designed for makers, amateur astronomers and citizen scientists to make meaningful contributions to the characterisation of NEOs (Near Earth Objects).